Clinical Asssesment of Compact Gamma Camera: An advancement in cancer diagnosis

The project aims to address the recognised need for greater accuracy in Sentinel Lymph Node Biopsy (SLNB), the standard procedure for evaluating & diagnosing a range of cancers - notably breast cancer & melanoma, through the development & clinical testing of a unique Compact Gamma Camera (CGC). The device will not only improve SLNB accuracy (to ~99.5%) but also improve rates of healing (by tissue sparing & nerve damage prevention): this advancement in imaging for cancer diagnosis will be provided at a cost of 60% less than current best in class gamma cameras. The CGC has the potential to deliver healthcare savings of ~£650Mp.a. in the targeted EU & US markets. The project, led by Xstrahl (SME), will include clinical assessment of the CGC for SLN detection in both breast cancer & melanoma across 2 major centres where these cancers are treated & practice taught: University of Nottingham (UoN) & Netherlands Cancer Institute (NKI).